Intelligent embedded components for enhanced supply chain observability and traceability: INTELLICO

This project will develop highly innovative ambient intelligence (AmI) software components to increase significantly the
observability and traceability of systems, human operators (HO's) and environments within the automotive and electronics
manufacturing supply chains, thereby leading to more effective control and monitoring throughout the product supply chain
and operational lifecycle based upon higher levels of intelligence. This knowledge generation capability requires the
deployment of a network of integrated, embedded (within the product and processes) Radio Frequency components and
systems with robust, reliable sensors, autonomous operation, proactive reasoning, learning and social abilities (e.g.
communication, co-operation, conflict resolution and negotiation). The objective of INTELLICO is to demonstrate a
prototype generic network at automotive and electronics manufacturing end users.

Potential impact
(i) Economic:
The consortium aim to make significant reductions in manufacturing, maintenance and End of Life costs for automotive and
high value electronics products. For example, the consortium will aim to achieve (i) a reduction of 95% of engine mis-builds
due to incorrect parts (a greater than £200M p.a. issue for rework, warranty) (ii) a 95% reduction in losses ( a greater than
£10M p.a. issue for misplaced items) (iii) a 100% improvement on quality (e.g. from cleaning, shocks, temperature) (iv) an
80% improvement on traceability (currently batch level in 10,000's) (v) an 80% reduction in time to solve field issues and,
(vi) an 80% improvement on End-of-Life processing. For industrial adoption, dramatic reductions in lifecycle costs and
business risks are required, allied to significant improvements in reliability and component parts traceability. Additionally the
project will create new business models based upon embedded product service models.

(ii) Social:
The new business models created by the generation of these embedded product service architectures will see job creation in services development, education and up-skilling of human operators (e.g. IMechE Imagineering scheme) and augmented health and safety training for staff. The market opportunities in high value production are also expected to see improved competitiveness in UK manufacturing and provision of a technical lead to exploit further market opportunities that
shall maintain and potentially grow employment opportunities in high value manufacturing industries.

(iii) Environmental
The INTELLICO technologies and services are particularly targeted at delivering significant reductions in rework, waste generation, resource usage (e.g. materials, energy) and throughout life maintenance of products and production resources.
Embedding product knowledge and life-history shall also see significant improvement in the complex decisions regarding recycling vs. reuse vs. remanufacturing activities. Such improvements offered by INTELLICO will enable better informed decisions regarding these decision points, thereby increasing materials and product reclamation and re-use and improving the operating efficiencies of the end of life management businesses. The services provided shall also better integrate OEM and supply chain entities with the manufacturing with end-of-life companies, thereby explicitly extending and closing the
loop on product supply chains.